Birmingham City University and Pro-Build 360 Limited KTP 23_24 R1

To develop a novel service for prospective home purchasers which provides all the information they might need and serves as the statutorily required home manual for new-build properties.